Mechanisms of age-related change in performance in a wild social bird: parental age effects, cellular senescence, and dominance acquisition

Humans and wild animals typically show late-life declines in fitness and health, a phenomenon known
as senescence. The causes of these age-related declines are now a key focus of research in
evolutionary biology and biomedicine. While most work to date has focussed on the plight of
individuals as they age, it is fast becoming clear that a major component of senescence arises from
trans-generational effects of the age of parents on the fitness of their offspring. However, the relative
importance of maternal and paternal age effects and the mechanisms that generate them remain
poorly understood. This is significant, given the key role that parental age effects may play in
generating individual variation in health and ageing trajectories in both human and wild animal
populations.
This project will provide the first test of the role that telomeres (nucleoprotein complexes that
preserve chromosomal integrity) play in generating parental age effects in a wild vertebrate. While
research on humans and wild vertebrates has highlighted the potential for parental age effects on
offspring telomere lengths, comprehensive field studies of these effects have yet to be conducted.
This project will combine longitudinal field research on an established study population of wild birds
in the Kalahari desert (the white-browed sparrow weaver; Plocepasser mahali) with cutting edge
laboratory analyses of telomere length and statistical modelling of existing life-history, behavioural
and genetic data sets to investigate: (i) maternal and paternal age effects on offspring telomeres, (ii)
the extent to which these can be attributed to age effects on parental investment or gamete telomere
lengths, and (iii) the extent to which parental age effects on offspring telomeres can account for
parental age effects on offspring fitness.